High-Power Unique-Stability Laser Source For Quantum Applications

A successful development and applications of quantum technologies demands specific laser sources that can combine high-performance, long-term reliability, trouble-free maintenance, size and cost requirements. Although available on the market, these features are often scattered across different products and companies forcing the users to compromise. Bringing together two world leading laser business and academic institutions, Coherent and University College London, this feasibility project will assess the performance of unique laser product essential for trapping cold atoms and other particles in highly demanding quantum technology applications. The results will open a path for further development of such laser which would deliver a combination of quantum applications driven features in a single market solution.